IRC Next Steps Plus : OPERA - Opportunistic Passive Radar for Non-Cooperative Contextual Sensing

Physical activity and behaviour is a very large component in an array of long-term chronic health conditions such as diabetes, dementia, depression, COPD, arthritis and asthma, and the UK currently spends 70% of its entire health and social care budget on these types of conditions. All aspects of self-care, new therapies or management conditions, require novel non-intrusive technologies able to capture the salient data on causes and symptoms over long periods of time.
The OPERA Project - Opportunistic Passive Radar for Non-Cooperative Contextual Sensing - will investigate a new unobtrusive sensing technology for CONTEXUAL SENSING - defined as concurrent physical activity recognition and indoor localisation - to facilitate new applications in e-Healthcare and Ambient Assisted Living (AAL). The OPERA platform will be integrated into the "SPHERE long term behavioural sensing machine" to gather information alongside various other sensors around the home so as to monitor and track the signature movements of people.
The OPERA system will be built around passive sensing technology: a receiver-only radar network that detects the reflections of ambient radio-frequency signals from people - in this case, principally, the WiFi signals in residential environments. These opportunistic signals are transmitted from common household WiFi access points, but also other wireless enabled devices which are becoming part of the Internet of Things (IoT) home ecosystem.
The project will make use of cutting-edge hardware synchronisation techniques, and recent advances in direction finding techniques to enable accurate device-free (non-cooperative) localisation of people. It will also employ the latest ideas in micro-Doppler radar signal processing, bio-mechanical modelling and machine/deep learning for automatic recognition of both everyday activities e.g. tidying and washing-up, to events which require urgent attention such as falling. OPERA is expected to overcome some of the key barriers associated with the state-of-the-art contextual sensing technologies. Most notably non-compliance with wearable devices, especially amongst the elderly, and the invasion of privacy brought about by the intrusive nature of video based technologies.

Potential impact
UK faces substantial challenges dealing with chronic health conditions such as diabetes, dementia, depression, COPD, arthritis and asthma. Whether seeking to understand the mechanisms, trying to avoid onset, creating new therapies, or supporting self-care of these conditions, we need non-intrusive technologies able to capture salient data on causes and understand symptoms. At the most fundamental level this project aims to understand the potentials of opportunistic sensing technology to address health problems. The proposed research programme is wide ranging covering advanced radar and wireless synchronisation and detection methods, AI / deep learning and statistical signal processing, modelling and activity simulation. There is also a significant systems engineering and embedded processing aspect involved in the device synchronisation work, and developing the in-home activity recognition demonstrator. Outside of the health domain, the technology is also expected to find a set of other applications ranging from everyday pattern of life monitoring to enable intelligent and predictive smart homes and cities, right through to applications in retail shopper tracking, safety and security.